Remote Monintoring of People in Need

Concern for the well-being of vulnerable people in care homes or living in isolation is growing. Emerging data from care providers shows that the Covid-19 pandemic has had a devastating impact on the elderly and most frail in care homes. Falls can also lead to someone dying when they bang their head and suffer a bleed. Fall deaths rose by 105% between 2008 and 2016 whereas the number of over-85s went up by only 19%.

Currently there is no available, accurate, real-time, remote motion monitoring for isolated people living independently or in care homes. Existing approaches are not accurate or reliable.
Briteyellow's solution will overcome these shortcomings. Using new and more accurate wireless technologies, it will provide more accurate and effective real-time movement monitoring with an early warning alert system for carers of isolated people, at home.

The system is based on a small wearable device linked to an application. The wearable device will use ultra-precision motion tracking technology developed by Briteyellow to detect the location and motion of individuals inside their homes. The product will be worn by people at home and send data to carers automatically. And through the application of sophisticated pattern recognition, the application will identify any anomalies and trigger urgent intervention that can save lives.

It will also support early notification of symptoms like COVID-19, hypothermia and heart conditions through remote temperature, heart rate, and fall detection sensors.

This solution will help carers of people in need living independently or in isolation as a result of Covid-19 to maintain high quality care provision. It will also improve resource efficiency for care providers by allowing care workers to monitor more patients remotely. Helping to alleviate the impact of the shortages of nurses and care workers. And giving carers more precise data that can improve the efficiency of the whole social care system. Whilst providing vulnerable people with the assurance that their well-being is being monitored always.

This solution is especially needed now with the growing requirement for self-isolation to protect the elderly from Covid-19. It will be accessible through a smartphone app or web portal.

Upon successful trials and testing at a UK laboratory it will be launched in March 2021.